cyberfundingjul14

At Drumtochty Castle as a growing company we are concerned that our current information security controls and processes may not be rebust enough to protect our business and our clients data against a cyber attack.